Circular Economy - Repurpose and Reusing 2nd Life EV Batteries (XceLL-Life)

The demand for Electric Vehicles (EV) is surging in alignment with steps taken by government all across the world and vehicle manufacturers and end-users to reduce global warming impact and to contain climatic changes which brings environmental disasters.

As a result of more Electric Vehicles on the roads, more rechargeable EV batteries which contains costly materials are manufactured every year globally.

There is an urgent need to tackle the battery waste at the end of life of usage of the EV Batteries without which it will be cause menace and pollution to the environment and public.

While research is continuing in all aspects on how to deal with the end-of-1st-life battery cells, there are solutions to utilise these batteries in "2nd-Life" applications. These 2nd-Life batteries typical contain 60% to 70% of remaining life inside the cells. One of the typical application is to use in "Battery Energy Storage Solutions".

The innovation of this project "XceLL-Life" is about Extending, Repurposing, Reusing and Re-manufacturing such 2nd-Life EV battery cells and rechargeable battery cells into new products in Industrial and Commercial applications where suitable to prolong the life of the battery cells by using combination of smart design of Battery Management system and Electrical Machine, in applications where Electric Motor is used.

This new solution and opportunity helps to play an important role in the "Circular Economy" of repurposing and reusing the 2nd-Life EV Battery and also delays the "Recycling" of battery cell materials and improves the efficiency of the battery materials by going far beyond its prime life and increases the productivity of the resources employed in making the rechargeable batteries.

This circular economy of reusing battery cells for new products and applications which is not in use today will bring lot of opportunities in business, R&D, revenues in addition to reducing the product cost.

This sustainable UK materials helps in Green Energy initiatives and Industrial decarbonisation strategy and the climatic change and Net-Zero emission policies by the government.

This technology plays a vital part in bringing direct and indirect benefits across wide stakeholders and publics in the coming years in tackling the waste of battery cells, environmental pollution, sustaining the battery materials and economies associated with the Circular Economy.